ProSHARE: Enhancing Diversity, Inclusion and Social Cohesion through Practices of Sharing in Housing and Public Space

The project aims to explore: 1) forms and conditions in which residents of socially mixed neighbourhoods share spaces and resources in housing and public space, and 2) the potential and limits of sharing for bringing diverse populations together. Partners will first exchange results on previous/ongoing research. Then, as a continuation of the StadtTeilen-project, they will conduct participative action research in different neighbourhoods across eight European cities and implement 'Practices-of-Sharing-Labs', a form of urban real-world experiments, in which to test different practices of sharing. Results will be circulated to the scientific community, stakeholders, and the general public.